University of Suffolk and Statsport Group Limited KTP 21_22 R3

To explore the application of inertial sensors for quantifying athletic performance. This will include the development of novel analysis techniques to guide the prescription of training load and the development of a bespoke software solution, using STATSports' industry leading athlete monitoring hardware.